Toolkit for Travel-free Remote Team Development

It is hard to build really effective teams when you work remotely, but it's an essential part of a successful business. Effective teams have a common purpose, make better decisions, solve problems more quickly, manage conflict well, and use their diverse team strengths efficiently and effectively.

Just like sports teams, if you want to be in the topflight, you need great coaches/trainers. But team training, especially for remote teams and smaller companies, is expensive. With Covid-19, it's practically stopped. It doesn't have to be this way.

Covid has increased the use of videoconferencing platforms as people have become more comfortable and familiar with them, but they aren't designed to create elite teams or galvanise and stimulate team performance. They need other elements to be truly effective as a development tool. Our online toolkit expands upon these platforms giving teams a vehicle for:

\*using interactive tools to work on team issues

\*testing and developing their capabilities

\*benchmarking against a High-Performing Teams model and following improvement plans

\*playing multi-player games that highlight development areas

\*completing team surveys producing instant results

\*gathering and moving through immersive 3D locations with avatars

\*keeping persistent and private records of team progress

Historically, this coaching/training has been delivered in face-to-face instructor-led sessions, requiring significant travel with a high cost for the planet and company purse. With business teams increasingly dispersed across cities and countries, this travel leaves a huge carbon footprint.

Covid-19 has further separated team members from colleagues with the significant risk that teams will become more fragmented, less effective and that team members start to feel less connected. The inevitable result is a hit on personal wellbeing and team cohesion when we are trying to rebuild our economies.

Reports highlight that remote working will increase. A recent Gallup poll in the US [https://news.gallup.com/poll/311375/reviewing-remote-work-covid.aspx][0] found 50% of people want to do all their work remotely. Twitter are abandoning offices altogether. This doesn't mean people want to work in isolation, nor that it's possible to do so effectively. We urgently need to help teams come through this crisis and prepare them for operating in a changed working landscape.

_Muster_ connects and enhances dispersed teams, equipping them with tools to thrive. It's a sustainable alternative to face-to-face team-coaching.

\*Dispersed team members can log in from anywhere and muster in a private virtual space

\*They can access team activities, business-simulations, tools, tips, real-time analytics

\*The toolkit incorporates gamification, 3D interactive/immersive visuals and environments, and multi-player networked functionality.

It's the first comprehensive online toolkit focused entirely on self-managed team performance, providing a virtual facilitator/coach for teams.

With our colleagues in the CreateTech industries we'll harness the power of immersive technologies and rich narrative gaming; digitising our content to create stimulating and resonant shared experiences that help teams improve in areas like decision-making, prioritising, communication, problem-solving, team leadership and more.

Remote teams need sophisticated solutions to keep focused and flourishing. _Muster_ is a one-stop shop for self-supported team-enhancement, incorporating our award-winning, transformative digital content.

[0]: https://news.gallup.com/poll/311375/reviewing-remote-work-covid.aspx